Enhancing Mobility of Elderly Stroke Patients using sustainable solution

Workplan:
WP1: Run trial business model at Burton Hospital Orthotics Department.
WP2: Finalizing material and 3d printing method [Multi Jet Fusion v/s selective laser sintering v/s cost]
WP3: Compliance Documentation
WP4: Market Analysis
WP5: Company Launch

Money will be spent on:
Staff time to do further clinical trial, design and manufacturing, building commercialization plan
Consumables for a bigger clinical trial (n=15)
Market analysis
Technical datasheet development following technical experimentations in the lab
Regulatory certification [Compliance documentation] for the manufacturing process and product for the company
Health Economics Evaluation - Pathway to NHS [CHEATA involvement] for the company
Marketing pathway development for the company
Accounting plan for the company